PALLETS - Proactive AI-powered soLutions for Logistics Efficiency, Transparency and Safety

We introduce **PALLETS**, **P**roactive **A**I-powered so**L**utions for **L**ogistics **E**fficiency, **T**ransparency and **S**afety. It is a holistic AI-based analytics platform tailored for the logistics and transport sector to improve operations and address existing bottlenecks that hinder the broader adoption of AI and ML in the field.

**Highlights:**

1. **Democratisation of AI in Logistics**: The PALLETS platform is designed to increase transparency and bring secure AI-driven computer vision solutions to stakeholders from different parts of the supply chain, enhancing visibility at its various nodes utilising CCTV cameras
2. **Use cases for SME and large organisations:**

* _**Safety**_ **-** Hazard Detection: Identifying and mitigating potentially hazardous events to enhance safety.
* _**Efficiency-**_Dwell Time Tracking: Precise measurement of goods or vehicle stay duration for improved operational efficiency.

3\. **Addressing AI Adoption Challenges:** the solution seeks to:

* Ease Data and Performance Concerns: By streamlining the ML development cycle from data to model deployment to performance monitoring in production, we automate manual processes and reduce data required for training and developing and also enable faster iterations and continuous improvement.
* Enhance Trustworthiness: We introduce privacy and security by design from the onset of solution development - ensuring adoption of best practice, identification and mitigation of potential vulnerabilities in the platform, improving end user trust related to data and AI solution's security and reliability.

4\.**Human-Centric Solution for Dynamic Environment**: designed for user experience for individuals responsible for operations in highly active areas such as ports, warehouses and yards, PALLETS is designed with human centricity at heart to be assistive and empowering, providing relevant and useful information for multitasking personnel in these bustling locations.

5\. **Innovative Technical Architecture**:

* Automated ML Pipeline and Analytics Engine: reduces initial on-boarding processes for customers with varying sites, cameras and unique needs for scalability with automated, continuous improvement to achieve solution reliability and cost-effectiveness.
* Privacy and security by design: incorporate key security and privacy principles and best practices, addressing vulnerabilities throughout.
* Human-in-the-loop Integration: allows user input and actions as part of work processes.
* Active Learning & Feedback Loop: AI-assisted data curation for reduced data and faster development.

**Potential Impact**: The "PALLETS" project promises enhanced logistics visibility and efficiency, benefiting SMEs and major organisations in the supply chain industry. By addressing AI adoption hurdles and emphasising safety, efficiency, and transparency, the project has the potential to revolutionise logistics and transport operations and safety standards.